CRISP (Commercial R3 IEC Service Provision)

This project brings together end-users from several industrial sectors, IT service providers, enterprise software and hardware vendors and key e-Science researchers to overcome current limitations in IEC (Grid) infrastructure by building on the latest research. We will enable the two key elements of successful IEC-enabled virtual organisations: dynamic collaboration to achieve shared business goals, and dynamic provision and exploitation of services in a shared infrastructure with decentralised, autonomic management and commercial-grade security. The project will demonstrate this through well-chosen application scenarios from the finance and manufacturing sectors, covering the entire value chain including ICT providers, application vendors and end-users. The results will be widely disseminated to provide role models and best practice in exploiting IEC technology for business benefits.